Save-a-Space: Cloud-based Parking Management Application

Save-a-Space provides an effective means to drivers to plan or instantaneously find the most suitable parking spaces at their destination, allow them to make guaranteed bookings and automate the entire process such as payment on their smart phone.
Save-a-Space key strengths are that it provides service providers, such as Centro as part of this challenge, with an integrated solution that monitors the usage of parking spaces and the identity of customers to manage parking operation parameters in real-time from ANPR data in a secure cloud-based back-end, and user friendly interfaces to the service provider and drivers.